Using nanosyringes to cure infectious diseases

Sleeping sickness, caused by the parasite Trypanosoma brucei, is a debilitating disease
that affects many people in Africa. Current treatments are insufficient, and researchers are
exploring new approaches to combat this condition. One such approach involves the use
of tiny, specialized machines called nanosyringes, which can be produced by bacteria.
These nanosyringes are designed to inject toxins into cells, and scientists aim to engineer
them to specifically target the parasites causing Sleeping sickness.
The main goals of this research are to investigate whether these engineered nanosyringes
can effectively bind to and kill the parasites, as well as to identify new molecules that can
be used to develop additional nanosyringe-based treatments. The researchers will test the
effectiveness of these nanosyringes in a mouse model. Ultimately, this study aims to
develop a versatile method for creating nanosyringes that could potentially be used to treat
a variety of infectious diseases